Seasonal storage of hydrogen in porous rocks: decarbonising heating in the UK

For the first time, this project will investigate a novel technology for the storage of pressurised hydrogen gas, to provide energy on a seasonal timescale. This will contribute to the decarbonisation of the UK's energy supply and to energy security. You will be trained in the interpretation of seismic data, and the integration of borehole and other subsurface data with exposed surface analogues to produce models for the subsurface geology of storage sites in the Midland Valley of Scotland. You will produce a technical, and an economic, assessment of the viability of the technology.